CO2 Capture directly from the atmosphere

The design of the forthcoming future is negative in emissions. Among the negative emission technologies options, those capturing CO2 directly from the air are called Direct Air Capture technologies. Direct Air Capture technologies are regarded as the solution having the biggest carbon removal potential but is also the least known. If Direct Air Capture had to be an essential measure, future society would deal with severe restrictions in energy availability.

In this project work will be done in the Emerging Sustainable Technologies Laboratory (ESTech Lab), be part of a world leading research group in carbon capture towards the development of a proof-of-concept super-efficient processes for direct air capture, have access to state-of-the-art equipment available including a small-scale Direct Air Capture prototype (https://www.carboncapture.eng.ed.ac.uk/acca-atmospheric-carbon-capture) and brainstorm new technological avenues for Direct Air Capture.

This project will be carried out at the Institute for Materials and Processes (IMP) and will include modelling activities supported by experiments.